Follow On: The development of engineering applications for bulk (RE)BCO superconductors

The aim of the project is to develop a batch processing route for bulk (RE)BCO high temperature superconductors utilizing two improvements that significantly advance the prospects for commercialization. The first improvement is that of incorporating a new phase, which improves the critical current densities and trapped fields. The second improvement is a seeding technique that simplifies the batch processing of large single grains. Both were developed under EPSRC-funded projects and have been patented. A recent independent market survey, commissioned by the University of Cambridge, has recommended focus on two applications which would make use of the higher field gradients provided by bulk (RE)BCO superconductors, compared with permanent magnets. The project will move fabrication from the current small-scale, highly supervised process to batch production by using a Taguchi fraction factorial approach. The business aim is to provide bulk (RE)BCO to equipment manufacturers. Products arising from the project will be incorporated into complete systems, including cryogenics, for benchmarking against permanent magnet systems by industrial partners.